Cardiff University and Thomas Carroll Group plc KTP 21_22 R3

To develop new modern data management and data analysis capabilities in order to significantly improve efficiencies, better utilise Artificial Intelligence and Machine Learning to improve customer experience and develop novel services, eg for the embedded insurance market.